An experimental approach to the development and validation of Group Interaction Modelling

Group Interaction Modelling (GIM) is a model developed to relate the structure of polymers to their thermomechanical properties. The aim of this research project is to measure a range of material properties (dynamic moduli, thermal expansion coefficient, heat capacity etc.) using a range of experimental techniques and conditions for a single material and directly compare the results to the predictions made by GIM. This will be done, starting from a simple-structured polymer such as polyethylene (PE) and later moving to polymers with specific side groups, thus getting a more solid inside for how material structure results in different properties for polymers.